Using peak-bagging to constrain the distribution of near-surface magnetic activity of solar-like oscillators.

Summary: This project looks at the application of asteroseismology to studying the near-surface magnetic activity of stars. We know that the Sun has activity which manifests in bands of constant latitude and this work studies how we can use solar-like oscillations to constrain the distribution of activity on other stars. This involves developing methods of "peak-bagging" stellar oscillation spectra by fitting complex parametric models to the data.